Research of Materials and development of locking device

Many households, particularly those in built-up areas with limited outside space, have the
problem of where to store their bikes securely and conveniently.
Where secure fixings are available, bikes are attached with D Locks or chains to railings etc
but the bikes are often exposed to the elements and on full view to encourage speculative
thieving. Often they are covered by a fabric sheet which is not convenient to put on and off
and not effective at keeping the bike dry.
The current solution for some bike owners is to keep their bikes inside, hanging on hooks in
hallways or generally around the home where they cause congestion and clutter up the living
space.
There has also been a growing trend to erect small shed or bike stores in front gardens
however these will generally fall foul of Planning Regulations and in some cases
householders have been forced to remove these shelters.
The “Bike Port” is a range of products designed to provide a solution to these problems.